Blood Rheology and Microfluidics

Researchers at Swansea have developed blood characterisation techniques stimulated by an unmet clinical need for improved monitoring and prediction of abnormal clotting responses to therapy or disease. Thromboembolic disease and associated blood clotting abnormalities cause significant morbidity and mortality in Western society, with stroke being the third-leading cause of death in the UK. Clotting abnormalities are responsible for thousands of preventable deaths annually inside UK hospitals and increasing numbers of NHS outpatients require monitoring of oral anticoagulant therapy (e.g. warfarin). But correlation of standard clotting tests to clinical outcome has been unsatisfactory, with uncertain healthcare benefits and limited clinical utility in terms of informing responses to ongoing treatment or disease progression. This PhD will address some of these shortcomings by exploiting our advances in nanotechnology, microfluidics and clot detection. They provide the basis of a new way of monitoring, assessing and predicting the key microstructural and mechanical properties of fully-formed clots, based on information acquired within a few minutes in near-patient tests on small samples of blood - This is in the research area of `Complex Fluids & Rheology`

"The key objective of this PhD project is to exploit recent advances in the areas of nanotechnology, microfluidics and clot detection technologies to develop novel blood coagulation monitoring tools. These tools will provide a new way of monitoring, assessing and predicting the key microstructural and mechanical properties of fully-formed blood clots, based on information acquired within a few minutes in near-patient tests on small samples of blood.

The project is aligned to the `Complex Fluids & Rheology` research area. "